A micronutrient status evaluation platform for nutritional therapy support

Micronutrient deficiency is widespread in the UK, and contributes to disease. Seventy to ninety percent of adults in Europe are vitamin D deficient or insufficient, with associated poor bone health, high blood pressure, diabetes, prostate cancer, and more. In the UK, every year there are fifty thousand new cases of prostate cancer, costing the nation EUR €117M per annum. Yet, the relationship between vitamin D and prostate cancer is just one of hundreds of micronutrient-disease associations. Simply taking a multivitamin is not the ideal solution because each of us has a different requirement based on genetics and environment. Persomic tells you which micronutrients to take to meet your individual needs by connecting dots between history, symptoms and lab results. We use big data technology to perform a networked analysis of biomarkers, revealing options for nutritional therapy to manage health and disease, that might otherwise be missed.